Unruly heroines and the man-eating giantesses: Representations of Saracen Women in Medieval French and English literature, 1100 - 1400

The aim of this research is to investigate representations of Saracent women in medieval French and English literature.
What ideological and other functions do Saracen women fulfill for medieval European writers, audiences and readers?
Why is it important that Saracen women are ultimately contained in these literatures?
Can there be said to be a crystallisation of certain medieval representations of Saracen women?
Do resonances exist between these crystallised representations of Saracen women and political discourse on Muslim women in modern Europe?